Super-Resolution Optical Microscopes

Optical microscopy is an important imaging technique that is used throughout scientific research. However due to the optical diffraction limit, within the visible light spectrum, existing optical microscopes are restricted to a theoretical resolution of 200nm. This limitation therefore prevents standard microscopy from being utilised in further applications, such as the
study of live viruses (typically <100nm in size), their interactions with cells and drugs and inspection of nanostructures. LIG Nanowise aims to develop the first commercially available, low cost, white light microscopes at a 75-100nm resolution and confocal optical microscopes at a 25-50nm resolution, without the reliance on the use of fluorescence particles embedding into the target materials, which will enable the study of living viruses and their interactions
with drugs and cells. Both are unique and well beyond the current optical microscope capabilities.